Random Periodicity in Dynamics with Uncertainty

Random periodicity is ubiquitous in the real world. Examples include daily temperature variations, economic cycles, internet traffic volume and the activity of sunspots. However, we have little understanding of the dynamics of such systems. The lack of a mathematical model of random periodicity hinders scientific progress and development of applications e.g. in studying climate change and economic instability where randomness, nonlinearity and periodicity are present and interweave. It is now timely to build a theory of periodic random dynamical systems (PeriRDS) to remedy this.

I have introduced concepts of random periodic paths and periodic measures and provided a series of stochastic/functional analytic/numerical tools. The definition has been adopted by the random dynamical systems community especially in the study of stochastic bifurcations, random attractors, stochastic resonance, random horseshoe and in modelling real life problems such as climate dynamics. This research endeavour is rapidly evolving and many key results are missing. The random periodic scenario is excluded from the current ergodic theory even in the case of Markov chains. Its connection with the existence of pure imaginary eigenvalues of differential operators is a significant new observation but the associated spectral analysis still does not exist. Analysis of random periodicity in climate dynamics, computer networking and economics is still not available. Optimal control along random periodic paths is relevant theoretically and matters to applications, e.g. economic planning. So a formulation of such a mathematical model is critically important. Random periodic patterns can be found in many real world data sets. However, a random periodic model for forecasting future events and setting long term optimal control strategies based on these data, whilst crucial to applications, is still lacking.

The aim is to build a theory of periodic stochastic dynamics addressing all the above questions and to create a random periodic model for real world situations. Moreover, in many of these there is ambiguity, and the correct model for them requires the use of non-linear expectations. This non-classical probability theory is not well developed and even the theory for equilibria requires further fundamental work, though the Fellow and his group have made some progress. For this reason the second part of the programme will bring this theory to a state where it can also apply to periodic phenomena. This will be done by first getting a thorough understanding of the simpler phenomenon of equilibria in this context.

Potential impact
My research will have impact on probability theory, stochastic analysis, partial differential equations, spectral analysis, ergodic theory, dynamical systems, statistics and data science. I will contribute new knowledge that will interest researchers and practitioners in these areas. It will provide a mathematical model for random periodicity, a very common phenomena in the real world, and transform the state-of-art of random dynamical systems (RDS) theory, which is basically on stationary regimes, to a new phase with a theory of periodic random dynamical systems (PeriRDS).

Building on foundational results on random periodic paths (RPP), periodic measures (PM) and their ergodicity, a theory of PeriRDS will be established including the creation of stochastic and functional analytic methods for the existence of PM, ergodicity and its applications. The research will also lead to other important results for example on bifurcations and on stochastic resonance. The proposed research on the spectral analysis of differential operators will bring the powerful analytic method to the study of PM and offer new insights into both spectral theory and probability theory.

Periodicity is a common phenomenon that can appear in biology, ecology, economics and finance, climate dynamics, networking etc. But these systems are often subject to noise. Consequently, it is important to study periodicity in a random environment in these models. So far progress has been limited due to the lack of a mathematical model. The proposed new model can provide new tools to real world problems in several ways:

First, many real world phenomena are modelled by stochastic (partial) differential equations. Random periodicity was observed in numerical simulations by Chekroun et al when they considered ENSO models in climate dynamics. Collaborating with Chekroun, I will provide a rigorous analysis using the theory of PeriRDS. This analysis will serve as template for studying more real world problems. In general, applied research scientists and theoretical physicists will be provided with a comprehensive mathematical theory of PeriRDS. Our results will have the potential to become the standard model and essential tools. When this is combined with the numerical approach, many physically relevant periodic stochastic (partial) differential equations can be analyzed.

The second and third aspects are the periodic autoregressive-moving-average (ARMA) model and controlled random periodic processes model. They will be applicable to many different real world problems and data sets with periodicity e.g. those in economics and finance including market trading, asset pricing, optimal portfolio management, and economic planning. To illustrate, these models will be implemented with several different financial data sets used by the Bank of England, many of which have periodicity due to seasonal fluctuations and economic cycle. This work is likely to result in new insights into these real data sets relevant to UK economic forecasting and control strategy designing of long term optimisation. The proposed software will help the model to be applicable beyond the parameters of this proposal to other real world problems, possibly of other sectors.

The broad relevance of this proposal, which is mainly fundamental research, to the modelling of real life problems, statistics and data science, has the potential to realise far reaching and significant impact across multiple sectors. The activities described in the Pathways to Impact have been designed to realised these impacts both during the lifespan of the project and in the immediate period which follows in sectors including climate dynamics, data science and economics.